Does non-coding RNA regulate nuclear structure?

Technical abstract
Recombination of multiple genes in the immunoglobulin and T cell receptor DNA loci generates the vast repertoire of antibodies and T cell receptors required for a functional immune system. The focus of our research is to understand the chromatin remodelling mechanisms that regulate these antigen receptor loci, to facilitate V(D)J recombination in lymphocytes. Since these DNA loci are the largest in the genome, containing hundreds of genes that must colocalise, they have evolved several dynamic processes, including nuclear relocalisation (movement within the nucleus), histone modification, non-coding RNA transcription, 3D DNA looping (to bring distal genes together). Thus they also provide an excellent paradigm for chromatin regulation of all multigene loci. In particular, eukaryotic genomes have recently been shown to produce an enormous number of conserved non-coding RNAs, which are thought to play a vital role in many nuclear processes, including developmental regulation of gene expression, gene silencing and formation of functional nuclear substructures. However, the mechanisms are poorly understood. We have shown that large non-coding RNA transcripts are generated in the immunoglobulin heavy chain (Igh) locus prior to V(D)J recombination and are strongly implicated in regulation of recombination. This project will determine the function of these transcripts. In particular we will test the hypothesis that these transcripts contribute to movement of the Igh locus and formation of nuclear substructures that facilitate V(D)J recombination. We will also investigate a putative role for these transcripts in trafficking of key histone modifying enzymes to targets in the Igh. State-of-the-art techniques including high-throughput fluorescence in situ hybridization (FISH), chromatin immunoprecipitation (CHIP), genome-wide next generation sequencing (NGS) and bioinformatics will be used.